Operationalising Research into Motor Current Signature Analysis (MCSA)

"Xor Software is an early stage technology company, formed to develop and market a novel predictive maintenance technology capable of early, accurate and reliable detection of mechanical faults, particularly in industrial equipment inaccessible during normal operation or located in remote sites.

The proposed project has the potential to be commercially transformative for Xor, enabling it to penetrate new market areas and territories, driving revenue growth, increasing profitability and facilitating substantial investment in UK R&D."